Abortion Mobilities: Travel and transport for reproductive rights across Latin America

Abortion is a routine and safe medical procedure when administered in the correct environment. However, all too often, the law and other barriers prevent women from accessing safe abortions where they are. Across Latin America such barriers are common and this means that travel is often the only way for women to access abortions. While some have the option of travelling to a country or city where the procedure is legal, for others the only option is to find an illegal, unsafe abortion. There is also a growing trend of transporting abortion medication to women directly in order to prevent them from traveling themselves. Access is profoundly geographical with almost all unsafe abortions occurring in the Global South, and with a high proportion in Latin America.

In this research project I will be examining the experiences of Latin American women who are forced to travel across borders for abortion care or transport abortion medication due to barriers preventing them from receiving care close to home. It will be exploring the barriers that prevent women from receiving safe, legal abortions in three countries in Latin America (Mexico, Peru, and Guatemala) and the strategies they devise to resist these barriers to seek reproductive healthcare through travel. The abortions women find on their travels may not be safe; women can face death, long-term health issues, or imprisonment as a result. But they often have no other option. The strategies to provide abortion access and to raise awareness include abortion hotlines, boats that sail women into international waters where they can escape the national law of their country, and activist networks that transport abortion medication. These tactics help women to travel to find an abortion or deliver the abortion pills to them. I will conduct this research by undertaking fieldwork in Mexico, Peru, and Guatemala where I will interview reproductive health organisations and women who have travelled for abortions and analyse legal and policy documents to understand the 'official' barriers in place.

This research is important because I will be working alongside reproductive health organisations in Latin America and my findings will be used by them to inform their work on reproductive health. While the phenomenon of abortion travel has been studied in the Global North, it is significantly under-researched in the Global South, despite this being where the majority of unsafe abortion travel occurs. I will therefore provide evidence of the phenomenon of abortion travel in Latin America, provide witness to the experiences of the women who are forced to travel for abortions, explore how the transportation of abortion medication works, and interrogate why and how barriers to safe abortion exist. This is for the clear purpose of working towards the removal of these barriers. I will write for academic audiences but I will also be working with women and activists to write policy briefs about the phenomenon of abortion travel, make a short film about women's experiences of travel, and a graphic novella to raise awareness of abortion access in Latin America.

Potential impact
Through my research I will inform policymakers, reproductive health organisations and activists, and publics about the realities of abortion access in Latin America. I have designed clear policy goals and accessible forms of communication to engage with the public in Latin America but also the Global North in order to achieve this. The overarching aim of this is to instigate real change by using the testimonies of women forced to resist barriers to safe abortion access through travelling themselves and transporting abortion medication. Discussions around abortion access have almost entirely centered on the Global North and so through my research I will inform these audiences about abortion access in Latin America.

Policymakers
Through this project I will collate evidence-based testimonies of abortion access in Latin America that can be used by lobbyists and policymakers to instigate real change. A significant issue with law and policy making in Latin America is the lack of clear, research-based evidence on politically sensitive issues that are often sidelined from governmental and municipal debates. Through writing policy briefs I will provide this evidence. These will be written in Spanish through collaboration with my organisation partners (PROMSEX and others) and will inform government agencies and health organisations about the reality of abortion travel and unsafe abortion in Latin America and postulate possible solutions. By writing them and working with partners I will increase the likelihood of these policy briefs reaching the desired audience. The policy briefs will state very clear findings in accessible language as well as providing feasible recommendations. They will draw on World Health Organisation recommendations for safe abortion provision as well as regional incidences and recommendations from the Guttmacher Institute. Combined with the testimonies of abortion travel that my research will provide, the briefs will inform government agencies and health organisations about the realities of abortion travel as well as the health recommendations from international bodies.

Reproductive health organisations and activists
I will directly engage with activist stakeholders in Latin America by putting on two workshops near the end of the grant: one in Mexico City and one in Lima. This will be an opportunity to present the short film and graphic novella that I will produce as well as to bring together the organisations involved in the research for networking, knowledge sharing, and planning future activities. I will then run an event in London also to showcase these outputs and to inform reproductive health organisations including International Planned Parenthood Federation and Marie Stopes about abortion access in Latin America.

Publics
To engage with the public I will be producing two accessible forms of communicating women's testimonies of abortion travel in Latin America: a short film and a graphic novella. These will inform the wider general public about the realities of abortion access in Latin America and both will be produced in English and Spanish so that it can be disseminated across Latin America but also many places in the rest of the world.
The short film will be made by a filmographer in Mexico and it will feature voice actors reading excerpts of the interviews I will have conducted with women who have had to undertake journeys for abortions. It will also be available online, being hosted on the project website. The graphic novella will tell a fictionalised account of abortion travel based on the testimonies of the women I interview. I will be working with an illustrator to produce English and Spanish language versions and it will be available online via the project website and with a limited number of printed copies.